Manchester Metropolitan University and Aquacheck Engineering Limited

To develop Advanced Metering Infrastructure - a smart mobile water metering device, with transient surge monitoring and reflective billing capability to meet market demands.